A Shared Moral Quest: Wittgensteinian Perspectives on Moral Progress

My research will develop an original variant of Humean constructivism that can accommodate the wide array of moral synchronic and diachronic differences, between individuals and cultures, present in the best contemporary scientific pictures of moral development and deliberation. The novelty of the position to be developed lies in the radical flexibility of its conception of normative truth. My research will test the hypothesis that this conception (aided by its flexibility) can accommodate the full spectrum of moral phenomena captured by natural, social and cognitive scientific models better than any other meta-ethical position.

Central to modern understanding of morality is an account of the scope and structure of morality which concords with contemporary science. While an essentially philosophical problem, we must adopt a transdisciplinary perspective, utilizing every academic tool at our disposal.

A famous group of scientifically motivated arguments in meta-ethics are 'debunking' arguments. In these, it is claimed that since evolutionary forces select only for fitness, and not for correspondence of moral judgement to moral fact, we have reason to doubt the facticity of our moral judgements. For Humean constructivists, the truth-maker of a moral judgement is not correspondence to an objective moral fact, but rational coherence with one's other moral judgements. Since moral truth in Humean constructivism is compatible with (basic) evolutionary pictures of moral development, it offers a good starting point for a scientifically informed meta-ethics.

Models of morality in the natural, social, and cognitive sciences represent a valuable source of meta-ethical insight. These include the aforementioned evolutionary-biological models of the development of the content and scope of our moral values, but also psychological models of moral justification and of the faculty of moral perception (if there is such a thing), among others. Each of these models is designed to reconcile some observed differences in moral behaviour between people, cultures, and times, with a common underlying structure. My research will be the first to handle these phenomena holistically as part of an ambitious constructivist programme, with the intention of bringing philosophical structure to the full breadth of the available empirical data.

My project aims to develop a variant of Humean constructivism that can accommodate the synchronic and diachronic moral differences recognised in the best contemporary scientific pictures of such differences. Its core questions are:
1. Is the role of rationality in Humean constructivism internally consistent?
2. Can a coherent Humean constructivism accommodate the best scientific pictures of moral differences between people and cultures without resorting to moral subjectivism?
3. Can a coherent Humean constructivism accommodate the best scientific pictures of moral change within cultures without resorting to moral realism?

I anticipate the answers to these three questions to be no, yes, and yes. Linking these three questions is a desire to uncover the common structures underpinning the full spectrum of moral phenomena.

Within the academy, I expect this research to be of use not only to philosophers working on constructivism, but also to social and cognitive scientists seeking an unbiased framework to support their research. My research is intended to yield precisely such a framework and is therefore of broad significance.

Outside of the academy, my research will serve the need for a philosophical lens through which to consider inter-personal, intra- and inter-cultural disagreements in a nuanced and empathetic way - a desideratum in an increasingly globalised (and polarised) world. Correspondingly, the proposed research will aim to balance technical theorising aimed at academics, with accessible communication of the underlying ideas and 'big picture' implications for non-specialists.